Nonlinear applications of integrated photonic waveguides

This project will be carried out at the Communications Systems Lab of the Optoelectronics Research Centre (ORC). The exciting prospect of compact waveguides operating over broad wavelength ranges is likely to impact a multitude of application areas, spanning from communications to absorption spectroscopy, chemical and biological sensing and LIDAR applications. We have recently introduced silicon-rich silicon nitride as a promising nonlinear material and shown that it is a suitable candidate for applications involving the translation of optical signals across largely spaced wavelength bands.

In this project, the student will explore applications of waveguides fabricated using new materials through the design of application-specific devices. Applications of interest include optical modulation, phase-sensitive amplification, wavelength conversion, the nonlinear generation of broadband frequency combs and supercontinuum generation. Wherever relevant, the applications will be tested using the ORC's extensive telecommunications systems infrastructure, which include ultrafast optical and electronic diagnostic tools for advanced modulation formats, as well as immediate access to the UK's National Dark Fibre Facility (the UK's NDFF) for experimentation on optical transmission.

The project is underpinned by the EPSRC-funded project Silicon-rich silicon nitride Nonlinear Integrated Photonic ciRcuits & Systems.